The Gowerlabs Open Mind Project: A wearable functional brain imaging system

The objective of this project is to accelerate the commercial development of the world’s first
wearable brain imaging system. The ability to image human brain activity has become critical
to neuroscience research and clinical practice, yet existing technologies (including functionalMRI
and PET) are large, expensive, and require dedicated hospital or research facilities,
which severely restricts their use.
The Gowerlabs Open Mind Project will develop a wearable brain imaging device that uses
low levels of red and near-infrared light to map human brain function. The system’s novel
design will enable high-quality images of the brain to be obtained in almost any environment.
Wearable technology is already beginning to play a major role in healthcare, and a wearable
brain imaging system has a vast range of potential applications both within and beyond
medicine. Our technology will open up a multitude of new areas of research and will also
meet a very significant clinical demand for monitoring brain-injured patients at the hospital
bedside or in the home. Gowerlabs is a new company that was established by engineers and
scientists who are world-leaders in their field, and we are ideally placed to become the market
leader in wearable brain imaging technology.